University of Brighton and European Thermodynamics Limited

To embed a capability and implement a prototyping facility to bring to market novel advanced heat pipes to optimise thermal management in a range of applications including electric vehicles.